BBSRC Industrial CASE studentship: Regulation of T helper cell differentiation, cytokine expression and secretion by PI3K

Technical abstract
Cells of the immune system communicate by secreting different proteins called cytokines, leading to an orchestrated defence against infectious agents. T cells secrete many of these cytokines and are essential for keeping vertebrate animals free from infectious diseases. The timing of cytokine production, the type of cytokines produced and amount of cytokine produced are tightly controlled processes. Alterations in any of these parameters can lead to increased susceptibility to infection and/or to inflammatory diseases such as rheumatoid arthritis. One of the enzymes within T cells that regulates these proteins is called PI3K. We will determine which genes PI3K regulates to promote cytokine production and by which mechanism PI3K does so.